Exploring the role of the RNA helicase DDX1 at the crossroad of DNA repair processes in B lymphocytes

Exploring the role of the RNA helicase DDX1 at the crossroad of DNA repair processes in B lymphocytes